Investigating heterogeneity and its impact on metal halide perovskite photovoltaics

Metal halide perovskite photovoltaics are a new photovoltaic technology with the potential to
outperform conventional photovoltaics and accelerate our progress towards net-zero. Two
dimensional (2D), layered, metal halide perovskites (2D-MHPs) are an extremely exciting,
but understudied, class of perovskite semiconductors that hold the promise of combining
high-stability with high-performance. Since the 2D perovskite structure admits organic
cations, billions of structures are possible, offering us a tunable handle on electronic and
structural properties. However, photovoltaic devices based on pure 2D-perovskites have yet
to reach close to those which are theoretically achievable. This is due to charge extraction
issues, a result of the insulating properties of the organic cation, combined with poorly
oriented microstructure.
The fundamental physical processes governing charge transport in the 2D-MHPs are
underexplored and are critical in determining photovoltaic performance. This project will seek
to overcome these challenges by developing an understanding of the factors which affect
charge extraction, focussing in particular on investigating the heterogeneity of these
systems. This project will investigate the structure and charge carrier dynamics of a range of
current state of the art 2D-perovskites and use this understanding to predict required
changes to the cation chemical structures which will lead directly to improved charge
transport, and photovoltaic performance. This understanding will then be used to synthesise
new 2D-perovskites and use them to fabricate high performance photovoltaic devices.